Application of Density Functional Theory in the Development of Machine Learning Models

We are witnessing a scientific revolution with the emergence of artificial intelligence (AI). It is touching upon countless aspects of modern science and technology. In chemistry, AI, and in particular machine learning (ML) is showing enormous potential by enabling faster and more accurate simulations of chemical processes. This offers great potential for the for the development of novel chemical processes and the discovery and utilisation of novel quantum phenomena. However, machine learning enabled simulations are only as accurate as the underling quantum mechanical theories used to produce the "training" data from which the ML models learn. It is within this context that the current PhD project is positioned: it aims to understand what the most appropriate quantum mechanical approximations are to make when developing ML models. The specific focus will be on methods involving density functional theory and the key application areas will be materials chemistry, including surface chemistry. The overall goal is to establish which are the most appropriate density functional theory approximations for developing general purpose ML models for chemistry and materials. Ultimately this project will speed the uptake of ML approaches in materials and surface chemistry, give confidence in the accuracy of the methods being developed, and aid in the development of novel chemical processes and (quantum) materials.